The University of Manchester and Argent and Waugh Limited

To embed and exploit advance mathematical data analysis techniques and modelling capabilities for the long term strategy product development of industrial software.